LAMBDA: Learning Algorithms for Modularity in Broad and Deep Architectures

Do you know how Facebook recognises faces in images? Do you know how your iPhone understands your speech? The secret behind each of these is a technology called "Deep Learning", which uses biologically-inspired algorithms called "neural networks".

Over the next decade, society will become more reliant on this technology. But... these algorithms require an IMMENSE amount of computing power, and therefore electricity, and for example can take many weeks to learn a given task.

The LAMBDA project explores an approach to deep learning which is not just deep, but also broad - hence "Learning Algorithms for Broad and Deep Architectures". We aim to (1) make "broad" models that are faster/easier to learn, and as a consequence (2) reduce the energy consumption. Our approach builds upon previous award winning research by the PI, in exactly this area. If successful, we will be able to reproduce the same abilities as current deep neural networks, but with a significantly reduced energy consumption, and whilst learning such architectures a significantly easier task for scientists.

Potential impact
Who might benefit from this research and how?
===

Social Impact
=========
Machine Learning is an "enabling" technology --- it underlies and glues together numerous services that the public use every day. ML is used in search engines, in social networking sites, in mobile phones, in banks and more. As these systems become more ubiquitous, they become more a part of our everyday existence. This project is aimed at fundamental enhancements to the underlying technology, making it easier for these services to be deployed in every day life, most especially on small mobile devices such as phones, smart-watches or even tiny embedded devices in clothing. We will develop new types of computational machine learning methods which both learn faster, and consume less electricity during the process. Further details of our strategies for this can be found in our Pathways to Impact document.

Economic Impact
==========
Large companies such as Google/Facebook are known to deploy their compute services in northern Alaska, or anywhere very very cold or near a hydroelectric dam, in order to reduce their overall electricity bill. If we are to have this sort of technology available to smaller companies, not large conglomerates who can afford this, we need to find a way to reduce energy by modifying the algorithms themselves. LAMBDA moves us in this direction. The results of LAMBDA will be new algorithms, frameworks and experiments showing how much more efficient and effective training of learning systems can be when we consider modular (broad) architectures. Our potential impact is enhanced by partnership with the SpiNNaker project (part of the 1 billion Euro Human Brain Project), and with the world's leading low-energy chip designer, ARM Ltd. Further details of our strategies for this can be found in our Pathways to Impact document.